Framework for the Successful Introduction of Optical Switching and other Innovative Technologies

In recent times, the desire to reduce networking power consumption and also the desire to support the flexible networking of quantum applications as reignited an interest in optical switching technologies. The immediate use case for the PhD is optical switching in an optical network which can support both traffic aggregates between a reduced number of packet switches and also be evolvable to support networking of quantum applications. To address this use case, the study will develop a new formalised framework for muti-domain scenarios in telecoms networking including the distributed applications they support. This framework would be robust to practical, real-world constraints which are frequently set aside in academic work for the sake of clarity and simplicity but then often subsequent exploitation challenging. Beyond the immediate use case, the framework is widely applicable and could be applied to other areas.